The role of membrane-type matrix metalloproteinases in the pathogenesis of tuberculosis

Tuberculosis (once known as consumption) is a major health problem worldwide with 2 million deaths annually. There are over 8,417 new tuberculosis cases last year in the UK and the disease has been specifically targeted by the Chief Medical Officer as a priority area to tackle. Worldwide, the rise of drug resistance and the long duration of therapy necessary to cure patients (minimum 6 months) means that new approaches are necessary. This requires better understanding of how disease progresses in patients. Much clinical disease is not due to the TB bug but to the body‘s inflammatory response to infection. This leads to tissue destruction which is driven by enzymes called MMPs. One particular MMP (number 14) sits on top of the bodies immune cells and may be key in spread of infection both within the body and to other people. This project will study immune cells from patients being investigated for tuberculosis who are having a special test called a bronchoscopy as well as in their blood. Detailed investigations will then take place in the special containment TB lab to work out what might be future targets for novel approaches to TB treatment.

Technical abstract
This proposal investigates the hypothesis that membrane-type matrix metalloproteinases (MT-MMPs) are key in immunopathology and tissue destruction in human tuberculosis (TB). There are 6 human MT-MMPs either numbered sequentially from 1-6 or labelled MMP-14, -15, -16, -17, -24 and -25. Preliminary data for this project has resulted in a clear focus on MMP-14. MMP-14 is particularly important for two reasons. First, it is a collagenase and these enzymes have a critical role in TB immunopathology. Secondly, MMP-14 is a critical MMP required for leucocyte migration. Identifying drivers of monocyte migration and tissue destruction in TB is required for development of new therapies to improve outcomes and decrease chronic sequelae of infection.

Specific aims are first to investigate expression of MMP-14 in bronchoalveolar fluid and cells from patients being investigated for TB. MMP-14 surface expression will be documented using a new, modern multi-colour FACS machine and mRNA accumulation by real time RT-PCR. Secretion of other collagenases (MMP-1/-8) and cytokines which may drive MMP-14 expression will be detected by luminex assay. Concurrently, peripheral blood monocyte MMP-14 gene and surface expression will be studied in naive and TB-stimulated monocytes. Clinical MMP and cytokine data will be related to clinical parameters including radiological markers of tissue destruction. Next, kinetics of MMP-14 gene and surface expression in human monocytes will be studied in response to direct TB infection and following activation by monocyte-dependent networks. Consequences of co-stimulation by the key anti-mycobacterial cytokines IL-17, IL-22 and IL-23 will be investigated. The third and final aim is to investigate mechanisms regulating MMP-14 gene expression in human TB focusing on the role of the mitogen activated protein kinases (particularly erk & p38) and the PI3 kinase since these appear key and opposing in preliminary studies. A series of chemical inhibitors will be used to block both. In terms of PI3 kinase, we shall use specific ?,?,? and ? subunit inhibitors and broad spectrum blockers such as LY294002 and wortmannin. Downstream, Akt will be inhibited using SH5. Data will be confirmed and further investigated using an siRNA approach in which delivery to monocytes is achieved using the Amaxa Nucleofector system.

This project will be the first detailed investigation into the role of MMP-14 in the human immune response to TB and will provide the applicant with a broad training in techniques in molecular immunology which are generic and will form the foundation of an academic career.